Human and more-than-human pasts, presents and futures at Chatterley Whitfield Colliery

This project is situated at the intersections of (i) memory and heritage studies, and (ii) creative and participatory environmental humanities. Its focus is on Chatterley Whitfield Colliery (CW) in the North Staffordshire coalfield, which is amongst the most problematic heritage sites in the UK. CW is a scheduled ancient monument too important to demolish, too dangerous for public access, too expensive to maintain, and too iconic to ignore. The result, in planning terms, is a stasis of ineffective regeneration plans, spiralling costs, and regulatory paralysis.